cybersecurity10

At add latent ltd as a growing company we are concerned that our current information security controls and processes may not be robust enough to protect our business data and our client's data for cyber attacks.